Enhancing Performance of Music Recommendation Systems Through Inclusion of Autonomously Extracted Hierarchical Musical Features

Enhancing Performance of Music Recommendation Systems Through Inclusion of Autonomously Extracted Hierarchical Musical Features